Comprehensive approach to modelling outcome and cost impacts of interventions for dementia

Dementia has enormous impacts on health and quality of life for people with the illness, their families and other people who care for them. Many people with dementia need care in many areas of their lives, and use a range of health and social care services, as well as getting support from their unpaid carers. Many people with dementia eventually move into care homes. The costs of caring for people with dementia can therefore be high. As the UK population ages over the coming decades, the number of people with dementia will increase considerably. A big challenge facing the country is how to provide high-quality treatment and support to these individuals in ways that are acceptable to them and at a cost considered by society to be affordable.

In England, care and support arrangements are guided by the National Dementia Strategy; there are similar commitments in Scotland, Wales and Northern Ireland. Last year the Prime Minister announced his personal 'Challenge' on dementia. Dementia is now getting unprecedented attention: it is a high priority for government, the NHS and local councils. Our research will feed new evidence into this national debate to help decision-makers at many levels in health and social care systems to meet the needs and respond to the preferences of people with dementia and their carers in ways that make best use of the country's resources.

We will examine existing data to get a clearer understanding of the links between a number of factors: the characteristics of individuals and families, their dementia-related and other needs for care and support, and the services and treatments that could be available to them. We will look at the effects of care, support and treatments on outcomes for individuals and carers - how those interventions can improve their health and wellbeing - and also on the costs of support.

With this information we will first make projections of how many people there will be with dementia over the period to 2040, what family or other unpaid support they are likely to have available, and what it will cost to provide care services. Second, we will examine whether there are better ways to support people with dementia and their carers by introducing new forms of care and treatment. For this part of the research we will rely on previous studies that have examined whether these interventions improve health and wellbeing, and at what cost. We will identify those 'new ways' by reviewing previous studies of dementia care and treatment (and also reviewing ways to prevent or delay dementia). We will look for evidence on, e.g., medications, cognitive stimulation and other therapies, exercise programmes, nutrition advice, telecare, community initiatives, respite and training for carers.

We will collect new data from 300 people with dementia and their carers, looking at their lives, needs and care at two time points over 12 months. We will not be testing any interventions with these people. Instead we need information to help make the best use of data that we can draw from previous studies. We will also conduct interviews and set up focus groups so that we can get 'experiential' evidence, including information on people's preferences.

We will pull all this evidence together to simulate what would be likely to happen if interventions with proven benefits for people with dementia and/or their carers were more widely adopted nationally over the coming decades. We are particularly interested in the economic implications: how the future costs of care might be reduced while health and wellbeing are improved.

We will develop a publicly available tool (accessible via the Web) to enable commissioners, providers, charities, individuals and families to use our evidence to make projections of future costs under different assumptions about population needs, services and treatments. We will work with people with dementia, carers and other potential users of our research at all stages of the project.

Potential impact
Our project will generate unusually rich insights into the needs and circumstances of people with dementia over future decades, the health and wellbeing consequences of a range of interventions, and cost implications across all relevant budgets. These insights (made available as far as possible during the study) will be of relevance to national and local decision-makers, people with dementia, families and the public. We plan continuous, informative engagement with relevant communities. Inputs from our Advisory and Reference Groups will be key.

We will also establish an Impact Advisory Group, composed of chief executives and/or public policy leads of a range of key public and other bodies (e.g. relevant royal colleges, DH, Alzheimer's Society, Age UK, Carers UK). This high-level group will meet to discuss key project milestones, helping us to tailor our work to ensure effective translation for policy discussion and service development, with the aim of improving the lives of people with dementia and carers.

We will seek dialogue with some Councils (and ADASS and LGA) to discuss what they and partner Clinical Commissioning Groups would find helpful to assist in planning public health, health and social care interventions. Links to the NHS Commissioning Board, Public Health England and Think Local Act Personal will be important too.

We will present findings at regular intervals to stakeholders and to brief relevant parliamentary committees, all party parliamentary groups, parliamentary inquiries, relevant consultations and non-governmental stakeholders. We have good experience of this (e.g. our earlier macro-simulation models have been instrumental in guiding government thought in the area of need for and cost of long term care through the DH and in evidence to the House of Commons Health Committee, Dilnot Commission on the Funding of Care and Support, and the House of Lords Select Committee on Public Service and Demographic Change). Interim findings will be discussed with research users and put in the public domain as soon as possible via briefing notes and discussion papers. External designers will help us produce infographics and visual representations within texts. We will disseminate interim findings through a dedicated blog and tweets. We will assess research impact by asking stakeholders how well our interim/final findings, and in due course the model made publicly available, have assisted policy development and planning of services. We will track citations to our work (policy documents, parliamentary reports, media).

At the end of the project, we will produce a range of outputs:

- a policy-based report outlining findings and associated implications for next steps

- an overall project summary and guide for the wider public, connecting research findings to the everyday life and challenges of people with dementia, families and carers. This will include infographics, pictures and real-life testimonials to contextualise and humanise the academic evidence. We will look to use animation in the form of the RSA's 'Animate' series; it would be uploaded to relevant websites and social media sites

- the web-based interactive legacy model will be free to use by commissioners, providers, researchers and general public

- we will hold seminars with stakeholders and experts during the project to present interim findings and discuss scenarios for modelling. We will hold a major event at the end of the project to present findings to central and local government, voluntary organisations, people with dementia, carers and academics. We will present our findings at seminars and conferences arranged by others.